Queen's University of Belfast and Donite Plastics Limited KTP 23_24 R6

To develop advanced and innovative manufacturing tools (Manufacturing 4.0) and processes in the thermoforming of thermoplastic materials to deliver company growth and secure new markets.